Understanding the mechanisms of winter dormancy break in apple in the context of climate change

This project aims to obtain a better understanding of the physiological mechanism controlling dormancy and chilling requirement. It will combine a modelling and an experimental approach in order to develop new strategies for climate change mitigation in apple orchards and evaluate such strategies in controlled environment studies. This work contributes to increasing the sustainability of the UK apple production, by acquiring crucial knowledge to forecast the effects of climate change on yield and quality.